University of Reading and CHAIN Biotechnology Limited

To incorporate specialist gut modelling expertise into the technology platform which delivers therapeutics directly to the gut thus accelerating time to market for a range of novel live biotherapeutic products.